Biosynthesis green hydrogen demonstration

Biofoundry Energy Limited (BE) is developing a novel pathway for green hydrogen synthesis from wastewater derived from the dairy sector.

The technology will support a sustainable and affordable transition of the dairy sector to net zero by production of low cost and sustainable green hydrogen. The project will deliver improved productivity and sustainability in advanced and high value dairy production and manufacturing.

The project will bring energy security and accelerate the path towards net zero in the Cumbria, South and West of Scotland region. The project will boost local capabilities and supply chain to be involved and benefit from the infrastructure development for net zero.

The project will be delivered in collaboration with University of Strathclyde and IBioiC. This will enable collaboration between business and academic researchers to help further develop and translate research towards commercially relevant impact and wider societal outcomes.

The proposed technology would enable the milk processing companies to meet their energy needs by the waste utilisation, thereby embedding circularity in their processes and offering a low cost pathway to reach net zero.

As the technology scales, the surplus production of hydrogen could be provided to the local community as a local, affordable and green energy source.